Enabling organizations to automate Customer Services with powerful yet easy-to-create Telephone Virtual Assistants

Whether you are a small business or large enterprise, a Telephone Virtual Assistant (TVA) for automated customer services can be a huge asset to your business. These 'robotic concierges' are on hand and available to work 24/7 and will tirelessly attend to customer queries to ensure they are answered, actioned, and resolved.

The goal of this project responds to the difficulties organisations have in identifying and accessing specialist expertise necessary to create a sophisticated TVA, and responds to the weaknesses of developer tools on the market commonly available to build such assistants, such as Google's Dialogflow.

The outcome of this project will be a new software development toolset that allows businesses to easily and cheaply create powerful automated customer service TVAs that have human-like conversations with customers. A TVA created by a business will be tailored to suit the exact needs of customers, and importantly, will not require specialist expertise in-house.

This project extends work undertaken in highly successful Innovate UK projects that resulted in building industry-specific and multilingual TVAs that are sophisticated in understanding users' language. These TVAs far outperform those created using conventional tools on the market.